Cyber Security Posture Enhancement

ITSUS is seeking specialist Information Assurance (IA) to assist us with improving our internal security design and processes. This will enhance the businesses reputation and help us provide the right balance between providing additional assurance of our commitment to implementing cyber security to third parties, while retaining a simple and lower cost mechanism for doing so.